The University of Nottingham and TBG Solutions Limited

To design and develop a novel hand held device for use by police and other agencies to detect and quantify drug level samples. The device will utilise aptamer and nanoparticle technology and work in a similar manner to that of a pregnancy test.